Supporting innovation in health and social care - What does good innovation look like?

This project aims to do two things:

1. Develop a framework that can be used by CQC inspectors to assess the implementation of innovative products or services by providers. Test this, and implement as appropriate.

2. Investigate the development of a sandboxing service which would allow providers or innovators to test out innovative products or services in a controlled environment under CQC’s supervision.